Books for Everyone? National Trust Libraries and their Reading Communities in the Long Eighteenth Century

This studentship seeks to shed new light on one of the country's great - yet under-researched - book collections. The National Trust owns over 140 historic libraries, which together contain around 400,000 books. Many of these remain in situ in the houses where they were originally brought together and read. Focusing on five NT libraries in the North West of England and North Wales, this project explores important questions relating to the social, cultural and political history of books in the long eighteenth century.